Combinations Of Multiple Biomarkers In Clinical Operations (COMBIO)

The COMBIO project will develop a precision medicine delivery platform to help clinicians evaluate a patient’s individual disease risks and their optimal therapeutic & dietary regimens, in real-time at the point of care. The project is underpinned by RowAnalytics’ groundbreaking combinatorial GWAS system and personalized dietary advisor tool.

Large (>15,000 patient) multi-factor (genomic, phenotypic, clinical and epigenetic) datasets from MND/ALS and breast cancer will be used to exemplify the potential of COMBIO for delivering precision medicine advice at the point of care in routine clinical practice. RowAnalytics’ extensive combinatorial association studies on genomic, phenotypic & clinical data have identified well-differentiated and reproducible sub-populations of patients sharing common clusters of up to 17 factors in combination, which provide for much more personalised recommendations than existing gene tests, e.g. BRCA1/2. COMBIO will develop clinical decision support tools applying these biomarkers clusters to enable stratification of patients, disease risk scoring and personalisation of prescription & dietary advice on mobile devices.